SSA - Exploiting the bacterial surface for new vaccines

Vaccines prevent between 2 and 8 million deaths each year. In this joint project, between the University of Birmingham and GSK Vaccines Institute for Global Health, the student will develop a number of new approaches to maximise the benefit and cost-effectiveness of vaccination, the longevity of the response to the vaccine and the type of response induced. Ultimately, the study will contribute to the development of affordable multi-valent vaccines that can be used in high and low income countries.